Investigating Nuclear UFMylation (iNUF)

UFM1 is a ubiquitin like post-translational modifier, which can be attached to proteins in a manner analogous to ubiquitin. Its importance in human health is underscored by the diseases caused by mutations of components of the UFM1 system and loss of UFMylation. While the modification of ribosomes with UFM1 plays important roles in protein homeostasis, recent discoveries highlight emerging roles for UFM1 in the nucleus in regulating DNA repair and genome stability. How UFMylation occurs in the nucleus is not understood and the landscape of these modifications has not yet been defined. A major hinderance in this understanding is the lack of appropriate tools for studying this modification.

In this proposal I will pioneer the development of innovative tools that will permit an in-depth, unbiased investigation of UFM1 E3 ligase activity and facilitate the detection of UFMylated proteins via a remnant-based approach. Leveraging these tools, I will define how nuclear UFMylation is regulated and identify UFMylated proteins important for both DNA replication and B cell development. This new knowledge will significantly expand our understanding of this critical modification, its regulation and provide a holistic insight into its nuclear targets.